Cement Water Runoff Treatment

This project aims to develop a concrete and cement wash water treatment system that is both environmental friendly and cost effective. Therefore providing the Construction Industry, the Water Supply and Sewage Treatment Industry and the “Do It Yourself” retail market with a solution to an age old problem of disposing of concrete and cement wash waters legally and in an environmentally responsible way.